AI and its consequences for the labour market

AI will become a competitive necessity for many business sectors, and like previous automation technologies, will fundamentally transform the nature of work and organisational models. As with any technological deployment, people and process are two other key considerations to deliver organisational benefit. However the implications of AI for the labour force may be bleak.

My project is focused on the implications of AI on the evolution of the future workforce, in particular investigating the skills and competencies that will be required in a workplace with a business model enabled by AI. Organisations should have a social responsibility to ensure their workforce is trained appropriately and government policies should adapt to mitigate the potential social and economic consequences of increased unemployment and inequality.